Infinitive: Interactive Product Configuration in Augmented Reality

Infinitive, a unique Software-as-a-Service (SaaS) configurator-to-production platform for manufacturers, is to be enhanced through this project by integrating Augmented Reality (AR) for end-users. This innovative project aims to revolutionise the way manufacturers and their customers visualise and customise products, initially using a focus on manufacturers of custom and modular furniture.

In today's competitive marketplace, customers demand a high degree of customisation in the products they purchase. They want to see exactly how a product will look before they commit to buying it, and they want the ability to tailor products to their specific requirements. This is particularly true in industries such as furniture manufacturing, where Infinitive has a strong presence.

The Infinitive AR project responds to this customer demand by allowing users to intuitively customise products in their own environment using AR. For example, a customer could place a virtual piece of furniture in their own living room, change the dimensions, swap out materials, and see exactly how the customised product would look in their space.

This project represents a significant enhancement to the existing Infinitive platform, and it is expected to deliver substantial benefits to both manufacturers and their customers. Manufacturers will gain a unique tool for engaging with customers and customising products, potentially increasing sales and reducing product returns. Customers will gain a powerful tool for visualising and customising products, improving their purchase experience and satisfaction.

The development of Infinitive AR will be carried out by Infinitive's internal team, who bring a wealth of expertise in 3D software development. The project will involve an initial design phase, followed by workshop sessions with volunteers and industry professionals to evaluate the visualisations and interactions.

Infinitive AR represents an exciting step forward in the application of AR technology, and it has the potential to transform the way products are visualised and customised.